Wealth of Africa: 4000 years of money and trade

The Money in Africa project in the Department of Coins and Medals at the British Museum is focusing on the history of money and trade in Africa, bringing together scholars from across disciplinary and national boundaries to, for the first time, produce a clear account of the state of knowledge in this important research area. Working with the Camden Black Parents and Teachers Association (CBPTA) we plan to use these research results and this new knowledge not only to further the academic study of the subject, but also to reach broader audiences through the creation of new educational resources and teacher support. This will mean that the important academic outcomes of the Money in Africa project extend beyond academe, and have an impact on cultural understanding and educational achievement within and beyond the Black community in Britain.